Scaling-up assisted evolution on coral reefs: an empirical modelling approach

"This novel project will be the first attempt to empirically model the efficacy and feasibility of assisted evolution, i.e. sexual propagation of corals, selectively bred for heritable high thermal tolerance (TT), as a state-of-the-art method to increase wild coral population resistance to mass coral bleaching in Palau.

Research Questions
A. Do trade-offs exist between thermotolerance traits and growth/fecundity for adult/juvenile coral?
B. Can assisted evolution enhance the resilience of coral reefs enough to stabilise declining trajectories on a population/ecosystem scale?

How do response trajectories vary between:
1. IPCC climate prediction scenarios (RCP8.5 - RCP2.6)
2. trade-off classes (measured empirically by temperature tank experiments and growth/fecundity/survival field surveys)
C. How many and how soon do thermotolerant recruits need to be out-planted in order to stabilise declining coral reef trajectories on population/ecosystem scales?

Methodology
A. Adult Experiments: Analyses will be conducted on 4 coral species representing
various life history strategies (Table 1). In-situ tagged adult coral colonies (nmin = 30 species-1) will be sampled annually for:
1. Colony size: in-situ photographs, Image analysis, growth = interannual variability in colony size
2. Fecundity: oocytes/polyp (coral individual) from decalcified corals fragments
3. Temperature tolerance: survival of coral fragments (n = 6/colony) throughout long-term (~7 week) temperature stress experiment (T = 2 C)
4. Symbiont types: identified by the CORASSIST molecular genetics team

NOTE: Growth of non-sampled control colonies (n = 6) will be monitored to test the effect of fragmentation-sampling.